UK-India Lab to Lab collaboration in Glass Manufacturing and Research

Glass is a reusable and recyclable material for windows and a reusable and recyclable alternative to plastic for containers. Sustainable glass is manufactured by melting sand in exceptionally large (the size of a low-rise block of flats), high temperature furnaces. However, the manufacturing process is very inefficient and up to 50% of the energy supplied for melting is lost as waste in the process.

India produces ~10MT glass/year and is growing at between 6-10% CAGR. The Indian government has made ambitious targets around climate change, including reducing the emissions intensity of GDP by 33%--35% by 2030 below 2005 levels.

This project with a duration of 5 months aims to develop close ties and relationships with counterparts in India in the area of glass manufacturing and research, and produce collaborative proposals between research centres in the UK and in India.